Live Corrosion Monitoring IoT Development

Omni Integrity is a rapidly growing UK SME specialising in the petrochemical, renewable energy and marine industries.

COVID-19 has had a huge impact on the integrity management industry, with revenues, supply chains and operations disrupted and, as a result, rapidly declining profit levels and health and safety standards. Omni can help overcome these problems by communicating directly with the facility and making required changes, often without the need for physical site deployment.

Founded by William McLean, Hollie Lawson and Alan McQuade, Omni aims to provide a digital cloud interface enabling the bidirectional flow of data/commands between physical and cyber systems.